Dynamic Memory Management for Quantum Computers

High-level programs for quantum computer targets are written in a variety of languages including Python (with appropriate libraries like Cirq
or Qiskit) and languages targeting the Microsoft-supported QIR. However currently these high-level languages only support static allocation of
qubits, or quantum memory storage. This research project will investigate
how classical dynamic memory management techniques can be applied
to, or adapted for, quantum memory systems. This should enable more
straightforward expression of quantum programs, and possibly more efficient targeting of resource-constrained quantum hardware. This research
project will be supported with collaboration from Quantinuum (based in
Cambridge), also potentially with support from Microsoft Research (to be
confirmed).